SA-DISCNet: A collaborative data science training network across southern Africa and southern UK

Data intensive science is a major global growth area, as the volume, complexity and rate of digital data within governments and companies continues to rapidly increase. At the same time, powerful analysis techniques continue to evolve for obtaining radical insights into large datasets, including finding clusters and anomalies, as well as detecting and predicting dominant trends and correlations in such data. This data intensive science comes at a crucial time for global development. Major worldwide challenges, as encapsulated in the United Nations' Sustainable Development Goals (SDGs), require multidisciplinary solutions, many of which include data science. Moreover, the South African National Development Plan (NDP) for 2030 recognises the need to "sharpen its innovative edge and continue contributing to global scientific and technological advancement" and "shift to a more knowledge-intensive economy".

We therefore propose to build a training network in data intensive science between universities in southern UK and partners in southern Africa to help address these SDGs and NDP priorities. The cornerstones of this network will be the `Data Intensive Science Centre in SEPnet' (DISCnet) and the African Institute of Mathematical Science (AIMS) South Africa. Together, we will pilot an innovative course of training and internships for the next generation of data analysts, focusing on solving SDG-related questions in South Africa and acting as a driver of the country's economy in the 21st century.

Our aim with this pilot training programme is to equip and send students to solve data science problems associated with sustainable development goals (SDGs) in SA and beyond. The specific goals of the pilot programme are to: (i) Deliver an initial cohort of at least 10 highly trained African data scientists; (ii) Provide a world-class data science school to African students, leveraging existing DISCnet training material; (iii) Prime-pump a new 8-week hand-on data science training course at AIMS with contributions from DISCnet; (iv) Contribute to the sustainable development goals via 3 month strategic student internships with South African organisations and companies, focusing on economic development and welfare; (v) Understand the details of managing an extended, sustainable training network across southern Africa.

This pilot leverages considerable investment from STFC, our university partners, and the Royal Society (RS). Our long-term ambition is to create a sustainable network of comparable scale to DISCnet, e.g. approximately 25 African STEM students per year receiving our specialist training. These students will become the future data science leaders in Africa.

Potential impact
There are several groups who will benefit from the impact of this project:

a) Students from South Africa and other African nations will benefit by being trained in data intensive science through our school and workshop, and will have their training put into practice by participating in our internship programme, where they will solve real-world problems associated with sustainable development goals. Such trained students will be highly sought-after for data science positions in Southern Africa, e.g. we would hope that some of our students will return to their host companies to continue their careers. Overall, we expect them to become leaders in data science in the future.

b) Companies and organisations in South Africa who participate in our internment programme will gain new insights into their problems and data, with the aim of improving infrastructure, equal opportunities and innovation in South Africa in line with the SDGs.

c) We will strengthen ties between AIMS and DISCnet for data science-related training. Our SA proposers will gain from the large range of transferable training materials from the DISCnet courses.

d) DISCnet will learn from the good practice of AIMS in training students from diverse backgrounds in data science. DISCnet will also benefit from the experience of the existing AIMS internship programme.

e) Everyone involved will benefit from increased collaborations in data intensive science, both for academic studies (e.g. SKA and LSST) and applications to real-world problems (innovation and SDGs).

f) We will extend our programme to include larger student cohorts, more internships, and in nodes across Africa in future years (Cameroon, Ghana, Rwanda, Senegal and Tanzania). Through demonstrating the value and excitement of our programme via this pilot, we will seek further funding from GCRF and other UK and SA opportunites.